Exploring how Track Circuits & IoT data can increase capacity of the rail network without compromising safety

During phase 2, Hack Partners Limited will build on the IoT sensor and geospatial data model developed in phase 1, to develop a prototype product (which houses the phase 1 research and development) and test and validate this prototype in the real-world. End users will have a tool to help:

* Better understand how delays propagate throughout the network and the most probable causes of delays
* Discover where capacity can be increased using practical data not theoretical